Zap Waste Services

"Zap Waste is developing an on-demand waste collection service that focuses on household disposable nappy waste. We are developing software and an app used by parents, in association with UCL Computer Sciences Department and running a proof of market trial with Camden Council and 100 households, to test the software and prove a market for the service.

The service will collect disposable nappies and deliver to a specialist nappy recycling facility. This addresses local councils requirement to reduce landfill and increase recycling rates."